Network asymmetry, callosal development and autistic behaviour

This study aims to integrate information from human imaging and mouse models to test the hypothesis that deficits in the corpus callosum (CC) can impact the development of association white matter (WM), and that such deficits occur in Autism Spectrum Disorder (ASD). It aims to test: in mouse-models
(1) if non-typical development of the CC disrupts development of association WM pathways
(2) if CC deficits correlate with ASD-like phenotypes (using mice with mutations in ASD candidate genes) in primates, including developing humans and adults with ASD
(3) if species-specific CC differences exist between Macaque/Vervet monkeys, Chimpanzees and Humans
(4) if CC microstructural anatomy is linked to normal asymmetry development of association pathways involved inlanguage and social cognition
(5) if deficits of the CC correlate with those in association WM pathways
(6) if such deficits correlate with symptoms